Occupancy Planning and Environmental Risk Analysis - OPERA

Remote working established under Covid 19 lockdown will have a long term impact and businesses of all sizes face having to rethink the role of the office in their organisations. This will require space planning for new normal and distanced contingencies risk assessed to support safe return to work planning. The project will introduce software algorithms to the iteration of spatial planning, environmental performance and risk assessment. Project partners GAL and WF are leaders in the field of architecture and workplace design and delivery and at the forefront of applying software solutions into design in the built environment.